ELSA: Medical grade symptom tracker, telemedicine and real-world evidence tracking app for Endometriosis

Syrona Ltd. is a rapidly growing UK SME specialising in digital health.

Syrona is solving a substantial unmet sustainable innovation gap in the market that could support 2 million women in the UK with endometriosis/endometriosis-like symptoms. With COVID-19 disrupting access to sexual and reproductive health services, many elective gynaecological services have been suspended, having long-term implications for women with endometriosis/endometriosis-like symptoms.

Syrona aims to provide a medical-grade endometriosis symptom tracker, telemedicine and real-world evidence tracking app, which allows women to digitise their patient experience and reduce the need for in-patient appointments.